An innovative platform allowing patients to consent to data reuse, reducing clinical trial recruitment timeline by 50% and saving customers up to £150M

GENEHUB LTD (GeneHub) is a UK-based Pharmatech SME with a core project team of Edward Straiton (CPO/project lead), Nicolo Maioli (technical lead), Paavan Buddhdev (UX/UI lead) and Craig Coulton (CEO/commercial lead).

GeneHub is solving a significant unmet need with its innovative data-sharing platform that brings Pharma/Biotech analysis to where patient data resides, maintaining patient privacy and data security and accelerating patient benefits. Using OMIX, patients consent to reuse their genomic+clinical data across clinical trials, negating secondary data use restrictions that currently result in wasted patient data.

Reducing the time required to screen and recruit patients to clinical trials and prevent data wastage will accelerate clinical trials, address the UK's decline in clinical trials started (recently falling from 4th to 10th globally) and save patient lives. This direct-to-patient platform will be the first built explicitly for clinical trials using genomic+clinical data and will focus on informed consent and data reuse using privacy-preserving technologies.